A novel gliovascular interface on a chip to study the molecular mechanisms of brain waste clearance

During sleep, when waste clearance is most effective, a drop in baseline blood pressure allows the walls of blood vessels to pulse. We have shown that the movement of AQP4 to and from the astrocyte endfoot surface controls endfoot water permeability and that AQP4 movement is controlled by a mechanosensitive protein called TRPV4, which is activated by pressure changes. This has led us to hypothesise that during sleep, AQP4 movement to and from astrocyte endfoot membranes has a completely novel function: it changes the shape of the endfeet. We propose that this causes the gaps between overlapping endfeet to widen during sleep, allowing more fluid to enter the brain tissue. These untested ideas are the basis of our project.

To test our ideas, we will use a novel 'organ-on-a-chip' - an experimental system that emulates the 3D interaction between human astrocytes and blood vessels. We will use special pumps to directly and precisely control blood flow and pressure in the model vessels, which is not possible in living brains. We will track the amount of AQP4 in individual endfeet as we alter these parameters and will specifically take on the scientific and technical challenge of measuring the dynamic variation in gap-size between human astrocyte endfeet. Examining the very tiny changes involved takes us to the limit of what is currently possible with live cell imaging. We will therefore use cutting-edge imaging methods so we can accurately measure the gaps between them under different conditions.

This will be the first study aimed at determining the mechanism by which waste clearance is controlled in the brain by AQP4 in response to changes in blood pressure. Our fundamentally novel idea is that AQP4 does not simply act as a passive water channel, but that its movement to the surface of astrocyte endfeet during sleep increases the size of the gaps between them, increasing the rate of brain waste clearance. This reframes how we think about the role of water channels in lifelong brain health and will allow the development of new treatments that slow the molecular processes leading to neurodegeneration.